Axial 3D: a revolutionary 3D visualisation platform for quantification of coronary heart disesase

British Heart Foundation statistics show coronary heart disease (CHD) causes 1 in 6 deaths globally, with 200 million sufferers worldwide, including 2.3 million in the UK.

CHD occurs when a patient's coronary arteries narrow because of a build-up of plaque. This artery narrowing is called stenosis. Severe stenosis and certain types of high-risk plaque can cause blockages, leading to heart attack or stroke. Symptomatic patients may be referred for Invasive Coronary Angiography (ICA) to assess stenosis severity and plaque volume to determine whether surgical treatment is necessary. ICA is expensive and carries significant patient risks of strokes, bleeding, and radiation exposure.

To determine the need for ICA, Computed Tomography Coronary Angiography (CTCA) is used to visualise coronary arteries non-invasively. Resulting cross-sectional 2D-scans are manually cycled through to observe changes in internal diameters to qualitatively assess stenosis severity and estimate presence/volume of plaque.

**This manual assessment** combined with CTCA's low spatial/temporal resolution means evaluation of stenosis severity and high-risk plaque **is slow and extremely limited in accuracy.** False positives occur.

Segmentation is used to create a 3D-image of the coronary arteries. **Existing solutions are not meeting clinical needs.** **They fail to** segment CTCA scans at a high enough resolution to **precisely identify changes in coronary arteries and plaque in an affordable, fast and scalable way.** This consequently limits possible approaches for accurate stenosis quantification.

Axial3D provides 350 hospitals with a fully automated sector-leading surgical planning tool, Axial3D-Insight, which converts scans into highly accurate 3D-images and 3D-printed anatomical models, identifying high-level anatomical structures.

**In this project, Axial3D will develop a disruptive software-as-a-service that accurately identifies plaque and quantitatively measures stenosis** from CTCA scans to transform CHD diagnosis and surgical planning by **providing patient-specific imaging. The novel computer program performs fast and accurate diameter measurements from 3D-reconstructions to quantify stenosis and plaque volume.**